Improving formolase catalytic activity for flow bioreactors to achieve carbon captor and utilisation using protein engineering

Carbon capture and utilisation (CCU) technologies contribute to solving global warming by enabling the conversion from CO2 to valuable products. Formolase (FLS) is an artificial enzyme critical for connecting electrochemically fixed CO2 to bacterial central carbon metabolism, from which many products, such as bioplastics or biofuels, can be generated. However, FLS has low catalytic activity, and its substrate formaldehyde is highly reactive, resulting in low compatibility with cellular conditions. This makes the integration of FLS in flow bioreactors an attractive alternative. Thus, in this project, we aim to improve FLS activity using protein engineering, with the consideration of using FLS under flow bioreactor conditions. We will improve FLS activity using the protein engineering approach of semi rational mutant library design and cell-free TX-TL microfluidic mutant screening platform. We will then experiment and further improve FLS characteristics under flow bioreactor conditions. At the end, we will generalise the protein engineering method for improving other artificial enzymes and optimise their performances in flow bioreactor conditions.